To develop therapies and a strategy for their translation to treat early lesions in multiple sclerosis

We aim to develop a medicine to treat patients with multiple sclerosis (MS) so that permanent damage to their brain is diminished, or perhaps even prevented. MS causes inflammatory lesions within the brain and this can irreversibly damage the delicate brain tissue, either causing the nerve fibres to lose their insulating layer of myelin, or killing the nerve fibres. This damage causes the devastating symptoms, including blindness, paralysis and numbness. The reason inflammation damages the brain is not known but our evidence is that a lack of oxygen may be part of the problem. The inflamed brain may use so much oxygen that it cannot be provided fast enough by the blood. To find out, we propose to induce a small inflammatory lesion that mimics the MS lesion in part of the rat spinal cord, under general anaesthesia. The lesion is so small, and carefully placed, that the rats show no symptoms at all, but the lesion is sufficiently large to be able to see it clearly under the microscope. Rats with the lesion will be treated with one of a number of different therapies designed to reduce the damage caused by the inflammation. The efficacy of the therapy will be assessed microscopically by comparing the size and nature of the treated and untreated lesions. The treatments are based on a belief that improving oxygenation of the inflamed tissue will help it to survive the harsh conditions of the inflammation. Some treatments simply involve increasing the oxygen supply in the breathing air, while others are designed to increase the delivery of oxygen to the brain by treating the blood vessels. Other treatments attempt to protect the inflamed tissue from damaging events initiated by the shortage of oxygen. One important goal is to obtain information about the properties of the lesion using a brain scanner, as used in hospitals. The reason is that if the properties of the experimental lesion are known, brain scanning can be used to distinguish those patients with similar lesions, and then it will be possible to apply the effective therapies to the particular patients anticipated to benefit from them. At present the particular type of lesion can only be detected by microscopy, either after death, or after taking a piece of brain tissue out during an operation. If the research is successful it will result in a new and effective therapy to prevent disability in MS.

Technical abstract
Our goal is to develop a rational therapy for neuroprotection of the early or hypoxia-like lesions in multiple sclerosis. Our hypothesis is that the lipopolysaccharide (LPS) lesion in the rat is a valid model of such MS lesions, and that it can therefore be used to understand the pathogenesis of the MS lesion, and as a test bed to develop the first available therapy for neuroprotection in this type of MS lesion. We also hypothesise that the lesion is, unexpectedly, primarily caused by true tissue hypoxia (low oxygen concentration, not ischaemia), and this interpretation is clearly supported by new findings in our laboratory. This novel insight will guide our therapeutic strategy, which is based on a belief that the pathology is due to an underlying energy insufficiency. The insufficiency is believed due partly to nitric oxide-mediated mitochondrial inhibition, but also, and perhaps more importantly, to lack of sufficient oxygen for normal mitochondrial function. We will also use our new ability to perform high resolution MRI to obtain the imaging ?signature? of the LPS lesion so that patients with similar lesions can be distinguished during life: at present the lesions can only be distinguished histologically. The overarching strategy is then to apply the novel therapies to the particular subset of MS patients anticipated to benefit from them. The seamless translation of therapies to the clinic will be facilitated by the membership of the PI within the newly-funded MS Clinical Trials Unit located within the host department.

Rats will have LPS lesions induced within their spinal cord and then they will receive treatments designed either to explore the mechanisms responsible for the demyelination and axonal loss that characterise the lesion, or to explore whether the pathology can be alleviated or prevented. The treatments will be based on our hypothesis regarding energy insufficiency, and will explore a) oxygen therapy, including breathing modified atmospheres and modifying blood flow, b) microglial inhibition using agents such as minocycline, c) therapies based on the partial inhibition of sodium channels, or of the sodium/calcium exchanger, d) the amelioration of glutamate toxicity, e) scavenging oxygen and nitrogen free radicals and promoting the decomposition of peroxynitrite, and f) the potential role of factors normally associated with blood coagulation. The effects of the different treatments on the size of the LPS lesion, and the magnitude of demyelination and axonal degeneration, will be determined using a range of standard histological techniques.